Cellblocks - novel cell culture device

Cell culture is a process whereby living cells are grown in laboratory conditions for various
scientific experiments, without using animals, for example: to gain better understanding of
bodily function, disease processes or to develop new drugs. Traditionally, cells have been
grown in hard and flat 2-D (two-dimensional) surfaces, either in glass or plastic, and this
technology has not changed significantly since the invention of the Petri dish by Julius
Richard Petri in 1870s. Researchers across many sectors, including pharmaceutical industry,
research organisations and universities primarily apply conventional cell culture for the
growth of mammalian cells, bacteria or viruses. Cell culture has played a vital role in many
Life Science discoveries such as the development of new drugs or vaccines. However, the
results often lack applicability as the cell growth is constrained within the available 2-D
surface when compared to the real-world 3-D environment of living tissue. Revivocell Ltd has
begun to develop a novel device for the growth of cell cultures in 3-D forms, under laboratory
conditions; these can mimic the function of living tissue much more closely. This technology
would potentially increase the success rate of developing new treatments and reduce the
reliance on animal testing. The objective of this application is to assess the market potential of
our newly-developed patent pending device. Revivocell’s invention will provide a reliable,
fast and cost-effective device that could be used worldwide in Life Sciences laboratories with
a potential to become a standard method.